GN5-1

As one of the first in a series of projects foreseen under GN5-FPA, GN5-1 aims to provide faster, more resilient and secure connectivity infrastructure and collaboration services to enable researchers and students’ access to applications that support evidence-based and effective collaboration across virtual research teams, worldwide. GN5-1 will continue the development of state-of-the art, cost-effective, secure and resilient connectivity to provide unconstrained capacity ahead of demand in the backbone network and NREN access in multiples of 100Gbps, delivering Terabit connectivity where needed. GN5-1 will prototype, pilot and, where appropriate, procure new online above-the-net services and deliver pervasive, innovative and distributed trust and identity infrastructure and services to achieve strategic positioning of T&I services as a key enabler of research and education collaboration within Europe. Trusted access to data sources and services, and authentication and authorisation Infrastructure services, such as eIDAS will also be included. The project will address Horizon Europe’s priorities in areas such as data security and access control, innovation and DNSH, and will expand NRENs' users beyond traditional scientific and research communities, enabling networking and access to the common European data spaces. GN5-1 will ensure access for researchers and students to the valued services required for Open Science, it will disseminate learning and training, and build community as well as align with EU policies and ongoing participation with standardisation bodies. GN5-1 can offer its distinctive services due to its human network of professionals, in a consortium with a deep understanding of evolving user requirements. Within this community, knowledge and experience is shared between partners to constantly enhance the quality of the services offered, making it an indispensable element of the ERA.